Pulse12L: A cloud platform for ECG interpretation

This project leverages AI to provide more precise, swift, and comprehensive interpretations of ECG data, surpassing the limitations of traditional methods. By intricately analysing ECG readings, Pulse12L aims to detect subtle cardiac irregularities that might be overlooked by standard analysis, thus assisting in early detection and intervention of heart conditions.

Pulse12L's key feature is its ability to evolve and adapt. Through training on extensive datasets of ECG records, the deep neural network is adept at identifying a broad spectrum of cardiac anomalies, from prevalent issues to rare disorders. This adaptive learning ensures that Pulse 12L remains at the forefront of diagnostic technology, growing more skilled and dependable over time.

Additionally, Pulse12L is crafted for seamless integration into existing healthcare systems, offering medical professionals a robust tool that enhances their expertise without disrupting familiar procedures. This integration is set to improve the efficacy of cardiac care, enabling healthcare practitioners to deliver more individualised and timely treatments to patients.

Given that heart disease is a leading cause of death globally, the potential impact of Pulse12L is substantial. By pushing the boundaries of ECG analysis, this project not only aims to better patient outcomes but also makes a significant contribution to the field of Cardiology.